University of Southampton Core Equipment Application 2024

The Award will be used to add most value in terms of research excellence and to enhance research quality, opportunity and impact. It aligns with our institutional strategy to maximise research output and impact from capital investment by promoting a culture of resource sharing internally and externally with other universities and industry partners.
A portfolio of equipment has been identified through an inclusive selection process, as key strategic priority for the University. The award will be used to procure core equipment and invest to save activities in addition to planned capital equipment investments at the institutional level. It will enhance research infrastructure for engineering and physical sciences that is supported by highly qualified technical staff. The primary beneficiaries for this investment will be researchers at the University of Southampton including PhD students, early career researchers and established research groups, and external partners in academia and industry. It is expected it will lead to new understanding, discoveries and applications that will deliver significant academic and commercial impact.